3D Repo Bid4Free

3D Repo (http://3drepo.org) is a multi-award winning open source version control system for the engineering and construction industry. Together with Balfour Beatty, the largest construction company in the UK, and the Association of Interior Specialists AISFPDC, a membership organisation that represents the majority of the interior fit out and finishes industry in the UK, the consortium aims to develop and test the 3D Repo Bid4Free cloud-based platform for Building Information Modelling (BIM) in the UK and abroad. In the construction industry, on average 2 to 3 man-weeks per subcontractor are spent on costing during each tender. For micro contractors working on single discipline tenders, this is a man-day, which is proportionally a very significant cost for them, too. However, such high multi-party expenses are recouped by only those companies that win the contracts. The aim is to pilot a process change in order to digitise the costing of work and submission of tenders for contracts and subcontracts with a reference to 3D data directly in web browsers.